Behaviour Analytics to quantify Neurosurgical Skill to Enhance Training and Economy of Movements

We have developed a number of machine learning approaches for quantifying in an entirely data driven way the quality and efficiency of human physical and manual tasks activity based on high resolution motion tracking of movement for human motion. This has been hithero been used to analyse movements in patients with movement disorders (Gavriel et al, 2015; Gavriel et al, 2016; Kadirvelu et al, 2019); analysing manual skills in competitive pool billiard (Haar et al 2019a; Haar et al, 2019b; Haar et al 2019c) as well as to learn from human experts how to improve dexterous robotics in object manipulation tasks (Konnaris et al, 2017, Konnaris et al, in Review). We have shown that human manual tasks can be decomposed into a language like hierarchical structure akin to language.
We now have the singular opportunity to utilise and fine-tune these methods in the analysis of the intricate, complex, and often laborious movements that are necessary to successfully execute operations on the brain and in the vicinity of the spinal cord, thereby identifying the key steps of said procedures. The decomposition of surgical movements (which include bi-manual hand and arm movements) require development of appropriate time series segmentation techniques, such as Sparse Eigenmotion Decomposition (Fenske et Faisal, 2017), that have now to be made invariant to (de)syncrhonisation between left and right hand movements as well as movement speed and amplitude. Once streams of hand actions are decomposed into movement "words", we have defined a movement "vocabulary" of neurosurgery. Basic trainees can be already assessed in their skills at executing ("pronouncing") these basic symbols of movement. Subsequently we will combine this with work with appropriate hierarchical decomposition of long sequences of surgical symbols (i.e. surgical procedure) using action grammar methods (Faisal et al, 2018). We aim to repeatedly capture the movements of experienced UK-leading brain surgeons undertaking neurosurgery - in a simulated environment - by using state-of-the-art motion sensors of finger, body and eye-trackers, breaking down the procedures to their core components, and then identify an "optimal surgical grammar" for each of these procedures. This map will be used to aid less experienced surgeons hone their skills and plan neurosurgical procedures, to shorten the time for skill acquisition, improve patient safety, and reduce OR-associated costs. We aim to investigate the efficacy of this approach by means of a randomised controlled trial after identifying and implementing the aforementioned surgical maps.